Clean heat, power, and hydrogen from biomass and waste

The decarbonisation of the power, heat and industrial sectors is critical to meeting the Paris Agreement targets that suggested keeping the global mean temperature below 2oC and undertaking efforts to limit it to 1.5oC above pre-industrial. The power sector can be decarbonised via the deployment of carbon capture and storage (CCS) and renewable energy sources, fuel switching from fossil fuels to biomass and hydrogen, as well as implementation of high-efficiency power generation technologies, such as fuel cells. In addition, biomass and hydrogen have been identified as plausible replacements for fossil fuels to fire industrial processes, in which CO2 emissions stem from both fossil fuel combustion and the process itself, and district heating systems. Finally, application of CCS is expected to be the only route to decarbonise the waste incinerators that utilise the municipal solid wastes to produce heat and power. The processes based on the sorption enhanced hydrogen production from biomass and/or wastes linked with high-temperature fuel cells and advanced power cycles for combined production of heat and power are expected to have a significant potential to ensure high fuel conversions at low- to negative-emissions of CO2 and an affordable cost. As such concepts have not been developed yet, this project will propose novel configurations and systematically assess their techno-economic feasibility to enable a step-change in decarbonisation of power, heat, and industrial sectors.